Control of RNA processing during RNA polymerase II transcription

Cells must convert information encoded in DNA into protein-coding messenger (m)RNA or regulatory non-coding (nc)RNAs, which is achieved through a process of RNA polymerase II (Pol II) transcription. During Pol II transcription eukaryotic RNA precursors are processed into their mature functional form. Defects in regulation of RNA processing are associated with neurodegenerative disorders and cancer. Although importance of Pol II transcription in regulation of RNA processing is well established, the underlying molecular mechanisms are poorly understood. Building upon our recent discoveries, we propose that transcription factors associated with the transcribing Pol II, mediate RNA processing by regulating activity of the RNA processing enzymes during transcription. This proposal aims to uncover underlying regulatory mechanisms, factors involved and their functional contribution to gene expression to test our hypothesis. The mechanistic insight generated by this work will uncover universal principles that govern gene regulation, inform on how dysregulated transcription could lead to human disease and in the long term guide development of future therapeutic approaches with improved specificity of targeting.

Technical abstract
To become a functional molecule every cellular RNA undergoes a maturation process. In eukaryotes, Pol II catalyses synthesis of messenger RNA and multiple non-coding RNAs as well as coordinates RNA processing (5'capping, splicing, 3'end formation) and export. How processing of a precursor of RNA is controlled during transcription is not well understood. Even minor alteration in any steps involved in RNA processing results in dysregulated gene expression and disease in humans. Yet, mechanistic understanding of how Pol II transcription mediates RNA processing is largely lacking.

Recent studies suggest that components of the core transcription machinery such as key transcription factors that form transcription elongation complex with Pol II are important for mediating RNA processing during transcription in addition to Pol II itself. In this project we focus on the most conserved transcription factor, Spt5 that is essential for pre-mRNA capping, splicing and 3'end processing in addition to its well established role in transcription to uncover principles that govern coordination of RNA biogenesis and transcription.

Major limitations impeding progress have been essential nature of the factors involved, high complexity of the system and lack of a reductionist in vitro approach. This program is designed to overcome these limitations by employing a range of complimentary approaches including a degron mediated acute depletion of essential factors, biochemical in vitro reconstitution combined with cutting edge nascent transcriptomic and proteomic approaches to discover mechanisms underlying Spt5 function in RNA regulation and determine their contribution to gene expression. In parallel, we will use NMR to determine how Pol II TFs such as Spt5 activate enzymes involved in RNA processing. This research integrates diverse complementary approaches to advance our understanding of gene regulatory mechanisms as well as set up a framework for the future studies.